Examining and enhancing teacher training for paediatric chronic pain

Objectives:
To identify strategies used to educate school personnel about chronic pain in children aged 16 years and
younger.
To explore the effectiveness of these strategies in increasing school personnel awareness, understanding, and
recognition impact of paediatric chronic pain
To develop an effective teacher training programme regarding chronic pain including resources such as
communication tools or theoretical knowledge of how chronic pain impacts children at school.
Reduce negative effects stemming from inadequate understanding and handling of chronic paediatric pain.